Trading Music Memorabilia in the Metaverse

As a music fan, imagine entering a photo-realistic immersive digital environment, being greeted by a digital version of your favourite music artist, who interacts with you and guides you (and your friends) through their content in an immersive and personalised way - where you are educated as to the history, context and personal meaning. Imagine being able to interact with highly realistic 3D representations of memorabilia/collectibles, being able to bid for/purchase or licence them whilst being assured of their provenance.

Imagine no more, as TM3 seeks to evaluate the degree to which this vision can be achieved. The project: develops a realistic demonstrator (using a major name band and their memorabilia for context); robustly evaluates the experience (e.g., for ease-of-use, engagement and customer behaviour) for consumer and commercial audiences; explores the key challenges faced in bringing together the necessary technologies for a commercial platform; and conducts a thorough market analysis. The project seeks to disrupt the ways that we experience, trade and licence music-related memorabilia/collectibles in the context of a highly valuable and growing market.